University of the Arts London and Colart International Holdings Limited

To discover novel users/markets for existing products, create new products/services and new digital marketing approaches for a new generation of contemporary artists.